Encrypted Digital Signal Wave - Remote Validation (Health)

Exploration of how advanced healthcare innovative applications could be utilised to limit medical fraud, misrepresentation or misleading personal online information and how to improve the remote security data integrity and validation of users.

Such projects would result in maintaining strong improved health data security within online and remote environments where ID verification and security controls can be compromised given the challenges of open data networks and online identity profiling trends to compromise security.